TuNaFISH

Quantum technologies are set to transform the way we measure the world around us, how we navigate and communicate, and how we process vast amounts of data. At the core of many quantum technology systems currently trapped in laboratories around the world are lasers with extremely stringent requirements on their wavelength, stability and linewidth. Current commercially available lasers are bulky, expensive and struggle to meet these requirements without significant development effort from the user.

To address these challenges, the TuNaFISH project will develop a versatile, compact, narrow-linewidth laser module capable of meeting the requirements for any laser that will be used in a commercial atom interferometer. In this project the consortium will combine advanced spectroscopy and laser locking schemes with mature packaging capability. This innovative approach will allow us to produce a laser module that is small (approximately 60x40x20 mm) and simple to use by system integrators intending to commercialise quantum technologies based on cold atom interferometry, while providing highly tuneable narrow-linewidth laser light without the need for any bulky third party hardware.